University of Lincoln and Lincoln Security Limited

To design and produce a secure software platform to operate and administer a range of electro-mechanical locks for use in high-security environments.